The Evolution of Audley End: What does Audley End's archaeological archive elucidate about the transitions and continuities in lived experience betwe

The Evolution of Audley End: What does Audley End's archaeological archive elucidate about the transitions and continuities in lived experience between the 12th and 18th centuries?